CoCoMaP (Competitive Composite Manufacturing Processes)

Competitive Composite Manufacturing Processes (CoCoMaP) is a 27-month, £3.685 million R&D project, which forms part of the Aerospace Technology Institute’s ‘Aerostructures of the Future’ programme – one of four strategic technology themes aimed at developing the UK’s technological capabilities.

Bombardier is investing over £1.8 million in the project, with the balance being funded by research grants from the ATI.

The CoCoMaP project focuses on improving the competitiveness of the company’s composite manufacturing processes and supporting metallic technologies, in order both to help secure existing contracts and win new high value business.

The project is examining how increased production rates can be met through efficiencies in
• Assembly shimming operations
• Reduced cost and time in fabrications through novel process sensing techniques
• Development of novel, alternative, tooling to withstand arduous autoclave processing conditions
• Optimising the Resin Transfer Infusion (RTI) process/increasing robustness

In addition, it is looking at developments in repair procedures to effect the return of complex, high value, composite structures to service, as well as the development of alternative and nearer net shape, metallic material solutions to achieve major cost reductions.

In-house development of alternatives to high cost/high volume bought-in components are also being explored.

It is anticipated that the project will also help increase Bombardier’s competitiveness when aiming to win new business. The ability to capitalise on new opportunities is being augmented through progress in developing innovative work packages which offer new technologies, including:
• Automated wing stringer pre-forming development for future aircraft wing platforms
• Novel technologies for composite acoustic attenuation components in nacelles
• Large skin dry pre-form placement on bespoke mould tools.

Many of the developments have already led to the generation of new Intellectual Property (IP) and a number are the subject of current patent applications